University of Reading and Waitrose Limited KTP 23_24 R5

To enhance environmental and financial farm sustainability by developing a programme of change rooted in Regenerative Agriculture, transforming how we produce food. This will be a crucial response to climate change and biodiversity loss, ultimately enhancing UK food security and planetary health.